CoolFire: a portable, modular ultrahigh pressure abrasive cutting and fire suppression system

Abrasive waterjet cutting and fire suppression systems are a potent tool for the modern fire
service. For certain fires types - difficult to tackle using traditional water or foam techniques -
they can offer astonishingly rapid effects while simultaneously protecting firefighters from
significant hazards and minimising property & building damage.
BHR is a leading innovator in the area of abrasive water jet cutting & fire suppression
systems; technology developed by BHR is in service via technology licensing agreements in
over 500 systems worldwide.
Current systems are large. In Fire & Rescue Service applications they are generally integrated
into fire appliances, requiring substantial structural & bodywork modification. This increases
costs (actual, maintenance and downtime) and limits flexibility.
Fire & Rescue Services in the UK are under considerable pressure to cut costs and improve
safety. Novel technologies are a key means for achieving these goals. BHR proposes to
develop CoolFire, a modular ultrahigh pressure abrasive cutting and fire suppression system
with a number of unique advantages:
Low cost, rapid installation;
Low initial and through life costs;
Easy, clean & safe abrasive handling;
High reliability;
BHR seeks funding to develop, test and demonstrate a prototype CoolFire system.